CraftBrew Brewery Management System

The Craft brewery sector consists of approximately 1,350 Craft brewery SMEs in the UK and an estimated 15,000 across the EU. Missing the optimum time window for Craft beer consumption is costly as is the underutilisation of Casks. Halving wasted product and increasing Cask utilisation by as little as 2% would save around £18.75M across the sector in the UK and over £200M in Europe. Building on recent exciting R&D innovations by Saker Solutions, Brunel University London and Hobsons Brewery, the CraftBrew Whole Brewery Management System project will develop a sophisticated, affordable, comprehensive software suite that aims to increase the efficient use of resources, reduce waste and increase productivity of the Craft brewery supply chain. CraftBrew will use a novel combination of detailed process simulations that can comprehensively represent critical detail in the brewery supply chain and tightly coupled quality control and tracking that uses a NFC smart phone application and NFC tags to keep close control on supply chain materials.